High Performance Computing

Living Data are looking to maximise the benefit of high performance computing to enhance and accelerate their services in mobile apps and content delivery.

We wish to work with an external expert to benchmark and test various hardware configuration options, to identify what will suit our requirements to understand the optimal hardware setup.

This will enable us as a business to make the right investments going forward in evolving and developing our product portfolio.